X-ray computerized tomography (microCT) is critical for efficient volume electron microscopy}

Imaging the whole brain requires considerable commitment of time and resources. Ensuring that only the best samples are processed through a pipeline that runs over multiple years is a must. Sample preparation for imaging at nanometre resolution is not without some variability in the outcomes, depending upon minor, often undetectable differences in the starting conditions. In order to choose the best stained and artefact-free sample, researchers image the whole sample using X-ray microscopy, to obtain a volume with 1 micrometre resolution. Automated and visual inspection of these volumes, for every sample, is a form of quality control that enables choosing an optimal sample for subsequent imaging with electron microscopy at nanometre resolution. From the volumes of these optimal samples, we can then best map the synaptic wiring diagram of all the neuronal circuits contained within, and study how the structure of a neural circuit relates to the function and, ultimately, to the control of behaviour. By screening many samples in search of an optimal, artefact-free sample, we can best utilize available microscopy resources, reduce data storage costs, greatly reduce post-processing costs particularly at the circuit proofreading stage, and deliver a complete synaptic wiring diagram, or connectome, ready for studying the neural circuit basis of behaviour. Such volumes and neural circuits will be deposited in public databases to become a resource for the broader research community, establishing foundational work on which to base future studies of brain function, such as studies where the circuits of animal models of mental disease are compared with the healthy circuits to identify the neural circuit basis of mental disease.

Technical abstract
Whole-brain connectomics requires excellently stained and densely imaged samples. A number of artefacts can be detected after sample preparation and before volume electron microscopy, and therefore systematic quality control of samples at this stage is critical. Fortunately, microCT, or X-ray computerized tomography of small samples, is feasible with modern instruments. With microCT imaging, we can identify heterogeneous staining, lack of fixative infiltration to the deepest regions of the sample, uneven resin infiltration, and cracks that formed during the hardening stages. Discarding all samples with any such artefacts and focusing subsequent costly imaging steps with FIBSEM or GridTape TEM is a must, to not only best utilize time and resources, but also to ensure that machine learning algorithms can cope reasonably with the data, minimizing the costly proofreading stages that tend to dominate human effort in connectomics. Furthermore, optimally orienting the sample in the sample holder is critical to reduce as much as possible the amount of electron microscopy imaging, saving both time and money, in data storage, image acquisition, and resources for image processing, as well as personnel time, and maximizing return on investment on the instrument costs and in particular the instrument service contract costs. Additionally, microCT volumes at 1 micrometre resolution are a mesoscale imaging modality that delivers densely labelled brains together with additional context such as nerves to sensory organs and muscles. Therefore, we propose to purchase a microCT instrument to perform quality control of samples, ensure the best sample orientation to minimize imaging time and overall costs, and to obtain as much information as possible from the sample to ease subsequent analysis, prior to volume electron microscopy at nanometre resolution to extract the synaptic wiring diagram or connectome. The instrument will also be used by others at the MRC LMB for related purposes.